Super-Sensitive Optical Quantum Metrology with an Efficient Solid-State Photon Source

Optical interference sensors are a versatile technology that are used to sense the orientation of smartphones, the position of ships and aircraft, and have even enabled fundamental physics discoveries such as the detection of gravitational waves. Such sensors all ultimately rely upon detecting microscopic changes in the relative lengths of two optical paths, a quantity known as "phase". The maximum sensitivity for these measurements is ultimately limited by random intensity fluctuations of the light within the sensor, leading to "shot noise" in the output.

Optical quantum metrology offers the possibility to overcome this fundamental "standard quantum limit" by using entangled photon states. However, efficiently creating the required entangled states remains very challenging, which has prevented experiments from approaching the "Heisenberg limit" for phase super-sensitivity with quantum states. In this proposal, a new approach to generating these states will be developed based upon semiconductor nanostructures called quantum dots (QDs). Exploiting the fact that QD sources can achieve very high efficiencies, this study will demonstrate quantum-enhanced phase super-sensitivity that approaches the fundamental Heisenberg limit for entangled states of up to 4 photons.